TRANSITION: Transport safety in automated vehicles

Driver error is a major contributor to many road accidents: there were 194,477 reported road casualties in the UK in 2014 (with an estimated valuation of £16.3 billion; Department for Transport, Reported Road Casualties Great Britain: 2014, Annual Report), and the most commonly recorded factor was the "driver/rider failed to look properly" (DfT, 2014), with four of the five most frequently reported contributory factors involving "driver error or reaction". In this context the increased use of Automated Vehicles (AVs) that can control the vehicle and monitor and respond to road conditions without regular driver input has the potential to dramatically reduce road death. A major concern, however, is that many AVs require human supervision, and despite our lack of understanding how human drivers interact with AVs there are already AV systems that are available for purchase and are being used on the roads (e.g. Tesla). In order to safely implement AV systems we need to understand the capabilities and limitations of drivers re-engaging steering control from AV systems under a variety of conditions.

Project TRANSITION will use sophisticated laboratory-based measures (including advanced vehicle simulators) to examine drivers re-engaging with the vehicle after a period of AV control. We will determine the capability of drivers regaining steering control under conditions that simulate various types of visual and cognitive load (e.g. driving at night, and/or when looking away at a satellite navigation system). These findings will be used to identify situations where drivers are particularly vulnerable to making steering errors, and develop the TRANSITION model of AV-Human transitions that will inform improvements to the design and implementation of AV systems.

This project is critical to improve AV systems to ensure they safely manage AV-human transitions, and to develop more effective human-machine interfaces between drivers and their vehicles. Whilst there has been widespread coverage of the development of fully automated vehicles, it is unlikely that full-automation will quickly become the norm. Indeed 'driverless' vehicles are already technologically possible, but there are significant barriers to adoption, and the prevalent view is that the human driver will remain the primary controller of the vehicle for some time. There are a number of reasons for this, including driving in regions where automation is not possible (e.g. poor GPS coverage, inaccurate mapping or poor road demarcation), needing the human to control the vehicle when automatic systems fail, and not least because some drivers will continue to purchase vehicles that allow them to be in control for some periods. In this context, understanding the best way to ensure safe interactions between human and AVs remains a high priority.

Potential impact
The main purpose of this project is to determine the capabilities and limitations of drivers re-engaging control of Automated Vehicles (AVs). The impact of the research will be to use this understanding to ensure that widespread use of AVs does not lead to large numbers of road casualties. Various impact activities have been budgeted as outlined in the Justification of Resources. Ensuring this impact is realised requires close cooperation between academic and industrial collaborators as well as relevant stakeholders. We envisage that the project will have an impact in two primary non-academic domains: i) policy and legislation and ii) automobile software.

i) Policy and Legislation - Arup are included as consultants for this project to provide their expertise performing stakeholder consultations across a variety of governmental and commercial sectors (e.g. European Commission, Department for Transport, Highways England, PACTS, SMMT, European Cyclists Federation, CLEPA, ACEA, Volvo and Daimler Group, International Road Transport Union, FIA, Transport and Environment and ETSC). Successful impact will be marked by the TRANSITION findings being cited in policy documents governing the functioning of AVs (e.g. minimum system capabilities required for safe AV-Human transitions) or their use (e.g. allowed and disallowed driver activity while in automated driving modes of different levels).

ii) Automobile Software - The project will lead to the generation of the TRANSITION computational model that could be implemented and sold by a University spin out company or licensed to automotive manufacturers or suppliers for integration within automobile development processes and/or real-time AV systems. The University of Leeds has a strong track record of securing patents and commercialising research findings and the Research and Innovation Service will provide central support for these activities during this project.

The project also has an advisor based in Volvo Cars (Victor) who will act as a crucial route for ensuring there is impact of the scientific findings within industry (via various international scientific and working groups e.g. NWI ISO 17488, Transportation Research Board, European Working Group on Driver Distraction). Broader dissemination will take place within the two workshops that will include participants from invited stakeholder groups: the Automotive Council, road safety charities such as BRAKE and RoSPA, and relevant representatives from the Highways Agency, Department for Transport, Transport for London and the Institute of Advanced Motorists. We will promote our research to local communities and the general public via two exhibits: 1) The Leeds Festival of Science: Leeds has a well-established festival which attracts thousands of school children and members of the public. 2) The Science Museum's Antenna space. In addition our findings will be presented at both national and international conferences, and published in open access journals in order to reach the broadest audience of academics and commercial interests in the sector.